Carra T.H.E V2 - Evolving the Carra Textured Hair Engine™ to develop personalised hair care routines and product recommendations for a multicultural user base

My name is Winnie Awa and I am the founder of [Carra][0], a next generation technology platform revolutionising hair care for the world's fast growing multicultural population. After a 12+ years career in building cutting edge consumer tech platforms at world class companies such as Net-a-porter, ASOS and LVMH, I turned my sights to a venture very close to my heart. As a woman of colour, I am very passionate about pouring everything I have learnt into transforming the Textured Hair industry, an arena that resonates so deeply with me.

Carra is the world's first expert-backed, 1-on-1 coaching platform offering science-based advice, tailored hair care routines and product recommendations. The textured hair market is huge and worth £40bn and yet so underserved. We are disrupting this market by combining human expertise and machine learning to offer a deeply personalised experience.

[0]: https://carra.co/